An Emotional History of the Workhouse under the New Poor Law

The aim is to conduct a study of how paupers navigated and experienced the workhouse, with a focus on eight poor law unions in the English midlands that broadly reflect the region's key socio-economic and locational particularities, including, for instance, urban industrial, pastoral and transport-hub communities. The midlands remain under-studied by poor law historians, compared to northern and South-East England. A large-scale and systematic study of experiences of workhouse life in this context will have important implications for our understanding of the character and role of the New Poor Law more widely. Five key questions will map onto discrete chapters of the thesis:

(i) Who entered/left/remained in the workhouses of these eight unions 1834-1896? Where did the workhouse fit into a life-cycle of dependence and independence?
(ii) Did paupers pursue agency through mechanisms such as direct confrontation, engagement with the central authorities or lower level day-to-day acts of resistance including gossip and vandalism?
(iii) How did staff and Guardians react to assertions of agency in terms of amending workhouse rules, controlling diets and freedoms, or punishment?
(iv) Were there patterns in these variables for different life-cycle groups? Did the agency of groups like lunatics pose broad conceptual problems for staff and Guardians?
(v) Can we reconstruct pauper 'understanding' of the workhouse?